Materials Science Capability for Healthy and Sustainable Living Research at King's College London

King's is requesting five items of capital equipment which will support Materials Science for Healthy and Sustainable Living research. These items will help support both outstanding engineering and physical sciences research into the science and technologies which will enable the UK to achieve its goal of net zero CO2 emissions by 2050, and world class healthcare research which will ultimately result in more effective, and less costly treatments for a range of common health conditions.

We are requesting support for the following items;

Atomic Force Microscope (AFM) Kit: This is a modular kit to build an Atomic Force Microscope, a device that uses a small probe to physically image and interact with biological and other materials for research in biophysics.

Benchtop Powder X-ray diffraction instrument: X-ray diffraction instrument that can characterise the physical properties of novel materials such as those developed for energy storage applications.

Apium M220 medical 3D printer: This instrument allows sterile medical implants made of the polymer polyether ether ketone (PEEK) to be 3D printed on site, reducing the need for expensive and wasteful machining.

Solar Simulator: This is a piece of equipment which produces light with the same characteristics as that from the sun, enabling rigorous testing and benchmarking of novel materials for energy applications.

Ball and Wedge Wire Bonder: This item will be used to make robust and reproducible electrical connections to metallic and semiconductor substrates, thin-film and nanostructured materials, using either Au, Al or Cu wire, enabling research in areas such as low energy photovoltaics and battery technologies.